Functional analysis of stress-dependent RNA-enzyme interactions

Cells have to immediately respond to changing environmental conditions. In particular, unicellular organisms such as baker's yeast Saccharomyces cerevisae must immediately react to cope with an altered environment. Since yeast is also important for production of food, wine and other goods, there is great interest to understand how the cells can deal with stress to optimise industrial applications. Specifically, the response to oxidative stress, which is imposed by the imbalance in the levels of so-called reactive oxygen species (ROS) generated during normal aerobic metabolism but particularly through exposure to certain toxic chemicals or irradiation, is of wider interest because it is connected to the development of diverse pathological processes in humans, such as neurodegenerative disorders, diabetes, arthritis and cancer.

Cells have developed a variety of mechanisms to adapt to stress, including immediate changes in the levels of key metabolites and by altering gene expression. Regarding the latter, it has become particularly recognised that stress response is considerably affecting the synthesis of new proteins, and the stability of RNAs. RNA represents an essential intermediate step in gene expression, where DNA is copied into RNA to serve as template for protein synthesis. Importantly, RNA is never naked in cells but covered by a host of proteins, so-called RNA-binding proteins (RBPs). These proteins can remove or rearrange parts of RNA, store, or deliver it to particular locations within the cell, and ultimately degrade it. They also control when and how messenger RNAs (mRNAs; refers to the class of RNAs that encode proteins) are translated into proteins.

Due to the tremendous importance of RPPs in gene expression control, we and other researchers have developed an experimental approach to catalogue all of the RBPs that interact with mRNAs in cells. Besides detecting many of the previously known RPBs, it was found that proteins with other well-established functions, such as enzymes, could interact with mRNAs (enzymes are proteins that perform essential chemical reactions in the cell). Furthermore, we have investigated which RBPs change mRNA associations upon oxidative stress in yeast. Interestingly, we found that many of the ones that changed mRNA associations were metabolic enzymes acting in carbon metabolisms, which is central for energy production and storage in cells; and provides building blocks for the synthesis of complex biological molecules.

Therefore, we wish to understand the function of these "enigmatic" enzyme-RNA interactions and whether they could play a role in coping with oxidative stress. We will first test whether the observed changes in RNA-enzyme interactions are specific to oxidative stress or apply to other stress conditions as well. We will then comprehensively identify the RNA targets for selected enzymes acting in central carbon metabolisms, and investigate where and how they bind to RNAs. Finally, we wish to explore whether the stress-dependent interactions with RNA affects their fate, or conversely, whether it modulates enzymatic activity and plays a role in the cell's adaptation to stress.

With our research, we expect to discover previously unrecognised links between RNA regulation, metabolism and cellular stress response. If so, this knowledge will likely have impact on diverse important aspects of our society, from food-production towards a better understanding of components that contribute to today's most prominent diseases including cancer.

Technical abstract
RNA-binding proteins (RBPs) play essential roles in the post-transcriptional control of gene expression. The recent introduction of proteome-wide approaches has dramatically expanded the repertoire of proteins interacting with RNA, revealing many "unconventional" RBPs with other well-established functions, such as metabolic enzymes. Nevertheless, while the repertoire of RBPs is steadily increasing, very little is known about the reconfiguration of the RNA-protein interactions upon stress and RNA-related functions of "unconventional" RBPs.

To address this lack of knowledge, we monitored the changes of the mRNA-binding proteome (mRBPome) upon oxidative stress in the yeast Saccharomyces cerevisiae. Intriguingly, we observed prime changes in the RNA associations among enzymes acting in carbon metabolism, which is reminiscent to previously reported metabolic reconfigurations.

In our proposed research, we wish to investigate whether the observed changes of enzyme-mRNA interactions are stress-dependent, and undertake a functional analysis of selected enzymes. Therefore, we will i) profile the changes of the mRNA-protein interactome across distinct environmental stress conditions, ii) comprehensively profile the RNA targets and proteins interacting with selected enzymes in stressed and non-stressed cells; and iii) monitor the implications of specific enzyme-RNA interactions in gene expression, for enzyme activity and consequences in stress adaptation.
Our research is expected to elucidate "moonlighting" functions of key metabolic enzymes and likely uncovers new principles for cellular stress adaptation. Since both, enzymes acting in carbon metabolism and the cell's response to oxidative stress are of considerable interest - ranging from improving fermentation processes in yeast which are relevant in the food and biofuel industry to the development of new strategies for cancer treatment - our research could eventually generate economical and societal impact.

Potential impact
Our project deals with fundamental aspects of cell biology, studying the reaction of yeast cells to stress, in particular oxidative stress, and lead to new understanding of the implications of enzyme-RNA interactions for stress adaptation. Therefore, it will capture the interest of several groups of beneficiaries outside of the academic research community (outlined in the academic beneficiaries section). In the following, we describe some of these groups, and define how they will benefit from our research (further information is also given in the "Pathways to Impact" attached to this proposal).

i) Industrial biotechnology: Baker's yeast is the most commonly used organism for industrial production of ethanol via fermentation (e.g. beer, wine and bioethanol). Yeast are exposed to manifold stresses during industrial processes which leads to unwanted cell damage and reduction in fermentation ability. Therefore, there is great interest from these industries to understand critical factors that contribute to stress tolerance for optimisation of industrial yeast, which could deliver substantial economic impact. Of note, members of our department (e.g. CAR) have established contacts to companies working in this field (see pathways to impact for details).

ii) Pharmaceutical companies: Oxidative stress is closely linked to chronic inflammation, cancer and ageing. Moreover, diverse diseases are associated with mutations in enzymes of the central carbon metabolism, e.g. the phosphate pentose pathway has been implicated in several human diseases including metabolic syndrome, neurodegeneration (Alzheimer's disease), cardiovascular disease, parasite infections and cancer. Thus, an understanding of additional activities for metabolic enzymes acting in carbon metabolism will be of great interest when devising new strategies for treatment of disease. In the long term, our research could therefore attract the interest from pharmaceutical industries. AG has established contacts to Pfizer and Novartis, two pharmaceutical companies developing cancer treatments and through his previous workplace at the Institute of Pharmaceutical Sciences, ETH Zurich.

iii) UK trained workforce: This proposal includes the training of a PDRA researcher who will acquire new skills and knowledge in RNA biology, enzymes, and metabolism as well as in bioinformatics (e.g. proteomics and next-generation sequencing data analysis). The PDRA will thus mature into a highly trained researcher who will be able to pursue a career in academic or industrial research. In addition, the PDRA will be in a position to teach high-level techniques to postgraduate students. This will impact in the area of training and delivery of highly skilled researchers.

iv) Undergraduate and postgraduate students: The proposed research will contribute to fundamental theories and concepts underpinning the regulation of gene expression, metabolism and stress response. We will impart this new knowledge to students, via teaching activities and research project supervision.

v) The general public: Since our research will have such widespread implications, ranging from medicine/health to the food/beverage/biofuel industry by connection two previously separated fields of research, (namely RNA biology and metabolism), we expect that our result will attract substantial interest from the media and the general public. Hence, our research will have impact in the broader areas of public engagement, public health and societal issues.

Finally, by completing this project, we will reinforce the UK's position in the field of RNA research and metabolism, contributing to the attraction of talented undergraduate students and postgraduate researchers to UK universities. It also enhances our collaborations with international leading scientists and thus, it will also impact in the area of international development.